Using analytic techniques for solving Additive Number Theory and Combinatorics problems

This project falls within the EPSRC Number Theory research area.
My research is focused on using analytic techniques to solve easy-to-state, but hard-to-solve questions in Number Theory and Combinatorics.

So far I have worked on two main projects. In the first one, I use the Circle Method for counting solutions to quadratic equations in prime variables. This topic has been previously studied by L. Zhao (for equations in at least 9 variables), B. Green and J. Dobrowolski (for equations in 8 variables with extra conditions), and in my work I aim to prove conjectured results for equations in 8 variables, relaxing the extra conditions required in the previous publications. I was able to do so for a class of equations by abstracting techniques used by L. Zhao and J. Dobrowolski, making them easier to use in more complicated cases.

In my second project I use Fourier Analysis to prove Sárközy's theorem for shifted primes in function fields. In particular, I am studying the question of how large (asymptotically) a set of polynomials over a finite field can be, s.t. no two polynomials in this set have a difference which is an irreducible polynomial minus one. My work is based on a similar result by B. Green for natural numbers, and includes adapting the techniques he used to the setting of function fields and investigating whether some properties of function fields allow me to prove a stronger result than what B. Green proved for the integers.
So far, I achieved improvements in characteristic 2 which are currently being reviewed by my supervisor.

My short-term aim is to publish the first results I got for the first problem in the next month or two (and speak about it in a Junior Number Theory Seminar at Oxford).
My longer-term objective is to be able to solve increasingly hard problems, requiring increasingly original variations of the techniques used and ideas.